An Ethics of Ecological Instability

The project is in the field of environmental ethics and will offer a critique of 'ecocentrism' as well as provide its own ethical account. 'Ecocentrism' is an ethical theory aimed at isolating natural ecosystems from harmful human activity and maintaining their 'stability', 'integrity', and 'biodiversity'. It is arguably based on ancient metaphysical assumptions about nature as static, homogeneous, and teleological. The project will investigate the work of scientists and philosophers who prefer a view of nature as dynamic, contingent, and directionless, then construct a positive ethical theory to suggest an alternative way of understanding and managing ecosystems.